Evaluating Internal Lake Nutrient Cycling Under Environmental Pressure: A Stable Isotope Perspective

My fellowship will transform understanding of lake biogeochemistry by evaluating the critical role of internal cycling of legacy nutrients, across a range of internationally representative lake ecosystems. My research will integrate novel stable isotopes with ecological proxies from modern and historical archives to close vital knowledge gaps regarding lake ecosystem functioning in a changing climate.
Globally, nutrient enrichment (eutrophication) has driven a decline in freshwater health, causing critical environmental challenges. Managing eutrophication, and resultant cyanobacterial harmful algal blooms (cyanoHABs), has been a central focus of freshwater regulations worldwide, with limited success. Lake management has traditionally fixated on reducing delivery of external catchment nutrients (particularly phosphorus). However, these efforts have failed due to the impact of internal nutrient cycling—nutrient recycling within the lake ecosystem itself— which sustains eutrophication and related ecological challenges. Fundamental to this are internal biogeochemical processes that release legacy nutrients from lake sediments, paired with the unique ability of cyanobacteria to adapt and utilise less bioavailable forms of nutrients. Lake stratification—the formation of distinct water layers—plays a crucial role in these internal lake processes by stabilising surface-waters in which cyanoHABs thrive and establishing deep-water conditions that trigger sedimentary nutrient release.
Previous studies have estimated internal nutrient loading by arbitrarily assigning the difference between measured and modelled phosphorus concentrations to internal sources, without direct evidence. These outdated approaches cannot distinguish between internal and external sources and have focused solely on phosphorus, with little regard for nitrogen cycling. Despite our limited and fragmented understanding of the scale, timing, and interactions of holistic internal cycling, this knowledge continues to underpin lake restoration strategies. My fellowship will apply innovative stable isotope techniques to directly quantify internal sources and cycling of both phosphorus and nitrogen, delivering groundbreaking insights to address these key research challenges.
Climate change projections identify prolonged periods of lake stratification in the future, with corresponding increases in internal loading and cyanoHAB prevalence. However, the impact of enhanced internal nutrient mobilisation and its interaction with biological cycling is unknown. My fellowship will investigate how lake stratification influences internal nutrient cycling dynamics, and how future climate-induced increases in stratification could impact nutrient budgets and cyanoHABs.
Building on my internal nutrient cycling research at Rutland Water, UK, my fellowship will consolidate the critical roles of internal cycling and cyanoHABs in lake nutrient dynamics globally. I will challenge the traditional focus on external nutrients, fostering new perspectives that advance scientific knowledge and create practical management opportunities. My research will deliver timely insights for the benefit of societies worldwide, working with stakeholders at local and (inter)national levels to inform effective lake management policies. Through enhancing the sustainability and resilience of crucial lake ecosystems, my fellowship will advance UKRI’s “Building a Green Future” strategy and contribute towards UN Sustainable Development Goals focused on water and climate.
My fellowship will empower me to drive innovation, shape the trajectory of my field, and champion research with real-world impact. I will pioneer cutting-edge stable isotope techniques, undertake advanced analytical training, and forge strategic collaborations to develop international, multidisciplinary networks. By conducting responsible, high-impact research while advocating for equality, diversity, and inclusivity at every level, I will foster the growth of others. Combined, this will solidify my reputation as a global authority in aquatic biogeochemistry and (palaeo)limnology and realise my ambition to lead a world-class research group.